Novel utilisation of trigeminal stimulants as bioactive ingredients to design innovative and improved oral-care formulations in scientific and sustain

Background& Aims The World Health Organization (2020) reported thatmore than 3.5 billion people suffer from oral disease1, and poor dental health has been scientifically proven for itslink withheartdisease, diabetes, obesity,andmouth cancer2. Oral-care products, which areused to cleanse the oral cavityand maintain good oral hygiene, play a vital rolein the dailypreventionof oral disease. Unlike the traditional oral-care productsmainlyusingminty compoundsto stimulate a cooling sensation, this proposal uniquely aims toi)generate fundamental knowledgeon the functionality of differenttrigeminal stimulantsin the oral cavity andii)explore their potential use tohelpdesignmore efficacious and novelformulations.